AI Stories

**AI Stories** is a practical exploration of how generative artificial intelligence can revolutionise the process of content creation. Recent developments in AI are making it possible to create unique images and change existing assets in ways that have previously been unimaginable. This has the power to completely transform the way in which moving image content is created. Our company, Armchair and Rocket is already creating content in this sphere that is attracting international attention and this project will enable us to take that further, enabling the production of an AI feature film that will be ready for exhibition in 2024\. The global AI in media & entertainment market size is expected to reach USD 99.48 billion by 2030 and is anticipated to expand at a CAGR of 26.9% from 2022 to 2030\. The increasing popularity of virtual creation in the media and entertainment business, and its ability to create high-definition graphics and real-time virtual worlds, are driving the market. By creating compelling content using generative artificial intelligence, we will be at the forefront of a global movement that is embracing AI as a creative tool for filmmakers and content creators.